PhD (Management) - 1+3/How do social movements use training to deconstruct power and privilege dynamics? Are they effective?

Social movements are training activists and organisers in a range of tools/topics related to collective liberation, anti-oppression, mainstreams and margins, and power and privilege. This project seeks to understand the intended purpose of these trainings and whether they are effective on their own terms.